Envision AESC UK Gigaplant Feasibility Study

Envision AESC is the world's leading battery technology company. Headquartered in Japan, with production sites in Japan, the US, the UK and China, the group has a market leading record for safety and reliability and has produced batteries for over 500,000 electric vehicles with zero critical safety incidents.

Envision AESC has ambitious growth plans and aims to secure a significant share of the rapidly growing market for batteries for electric vehicles. It is now investigating appropriate locations for future installation of manufacturing capacity at gigaplant scale to produce next generation lithium-ion batteries to satisfy the anticipated future demand.

The UK business unit is engaging in a detailed study, to understand the economic feasibility of expanding current operations in the UK, in line with the potential investment opportunity. With an existing manufacturing facility in Sunderland, the UK is an option for consideration for investment as it could capitalise on the existing highly skilled workforce.